All Axis

All Axis is developing an new kind of 3D photograph for ecommerce. The 3D photograph allows products to be viewed from any angle online with a completely accurate depiction of texture and detail, it is instantly interactive on page load without adversely affecting page performance & has a very small size.